The University of Sheffield and Siemens plc

To provide estimation of electromagnetic performance of wind turbine generators through investigation of the influence of manufacturing and operating tolerances and parasitic effects.